NO FUNGICIDE PROGRAMME

THe application of foliar feeds can enable crop plants to mobilise natural defences resulting in increased tolerance to fungal diseases and improved yields. This project is designed to evaluate the performance of selected micronutrient combinations on wheat through controlled replicated trials.